Role of senescent macrophage rejuvenation in lung tumour progression and aging

Cellular senescence, an irreversible cell cycle arrest in response to stressors, plays pivotal roles in various physiological and pathological processes, including cancer and age-related diseases. Senescent cells perform a release of certain substances that affect nearby cells, including inflammatory cytokines, growth factors, and tissue-remodeling agents, which can fuel disease progression. Thus, clearance of senescent cells has emerged as a promising avenue for preventing cancer progression and increasing healthspan. Recent findings have revealed that both human and murine lung tumors are enriched with senescent macrophages, and that their clearance ameliorates tumorigenesis. Furthermore, aged lungs have also been shown to contain an abundance of senescent macrophages. Therefore, we hypothesize that macrophage senescence could drive not only tumorigenesis, but also age-related decline, and propose macrophage rejuvenation through partial reprogramming as a strategy to impede lung tumor initiation and extend healthspan.

To achieve our main goal we have outlined three research objectives: 1) Characterize macrophage senescence and rejuvenation processes; 2) Assess the impact of macrophage rejuvenation in lung tumor initiation; and 3) Determine whether macrophage rejuvenation extends healthspan.
This research proposal aims to uncover the potential of partial reprogramming and rejuvenation of macrophages to extend healthy aging and prevent tumor progression, contributing to unravel the intricate interplay between senescence, tumor biology and age-related decline. Furthermore, the implementation of this project has been designed to facilitate the applicant's career development. This will be achieved through advanced training, development of managerial and teaching skills, and the strengthening of research competencies. In the process, both scientific and public audiences will be engaged in outcomes of this research, contributing to the Horizon Europe Cancer Mission.